healix

The healix range of diabetic footwear has been specifically designed to minimise the risk of plantar ulceration of the Neuropathic diabetic foot. healix footwear uses a unique patented dual axis rigid rocker sole design and polyurethane insole system.
Published research indicates that a rigid rocker sole design is more effective in off-loading the mechanical stresses and strains experienced under the neuropathic foot. Reducing the magnitude and duration of pressure experienced under the neuropathic foot is now considered a priority for patients at risk of plantar ulceration. Footwear supplied to patients considered at risk of plantar ulceration should demonstrate design features to reduce the likelihood of the shoe becoming a causative factor in plantar ulceration development.
To establish the effectiveness of the patented healix design, in-shoe pressure data gathered from patients living with Diabetes is key to promote confidence in the provision of this product to patients.